Female Football Coaches: Revealing, Recording, and Representing an Intangible Cultural Heritage

The primary aim of this research project is to understand how societal constraints on female participation in football coaching manifested themselves during the twentieth century. This will serve to redress the current gap in historiography in this area. The difficulties faced by women football coaches, as well as the impact that they have on the game are areas that remain largely unexplored. Historians have repeatedly called for more research to be carried out in this area . I intend to begin the project by considering the constraints, challenges, and obstacles that women who participated in sport during this period faced. This will establish a detailed contextual backdrop against which I can do justice to the case studies, oral histories, and artefacts that I go on to conduct, explore, and uncover. These can in turn be used to exemplify the dominating themes.
In order to do this one must examine and recognise the specific social constructions and codes of behaviour that such materials deem important enough to reinforce. One must be aware of the way in which discourses are constructed, outlining codes and behaviours that ultimately describe and ascertain the features of particular groups of people, presented in a way in which the audience is less likely to question. Arguably, bold statistics are of less significance than the actual discourse, the latter offering a clear demonstration into the use of constructions within texts (the most obvious examples being tabloid and broadsheet newspapers) when tackling a whole range of issues relating to this area. This is a further justification of the methodological framework I shall be using when undergoing my research.